Decode: Determination of mechanism of interference from chemical contaminants

In this project, we will be working with experts at the National Physical Laboratory (NPL), Newton Gateway to Mathematics, Science and Technology Facilities Council (STFC) to investigate the source and mechanism of interference of known contaminants within commercially available reagents. The project will utilise a combination of state of the art spectroscopy and microscopy techniques along with advanced computational models.